In-situ & operando organic electrochemical transistors monitored by non-destructive spectroscopies for organic CMOS-like neuromorphic circuits (ICONIC)

Ultra-flexible, conformable and implantable artificial intelligence organic electronic devices hold promise to revolutionize the realtime monitoring and treatment of chronic diseases. Such devices are based on organic electrochemical transistors (OECTs) exploiting polymeric mixed ion-to-electron conductors (PMIECs) as active layers. However, the development of efficient and stable devices is hindered by limited knowledge about structure-property relationships of PMIECs. ICONIC combines macromolecular synthesis with in situ and operando non-destructive spectroscopic methods in an innovative way to investigate with unprecedented accuracy ion-toelectron transduction in OECTs, from the molecular to the micrometre scale. This provides the key knowledge to make a technological leap in development of smart therapeutic devices. As a proof of concept, ICONIC develops an intelligent closed-loop device for drug delivery activation. In a long-term vision, healthcare devices will enable signal recognition with body-friendly electronics and administer medication without the risk of human error. ICONIC is a multidisciplinary high-risk/high-gain project engaging 8 partners from 6 countries covering the academic and industrial worlds (including 1 SME). The implementation is facilitated through 4 work packages (3 technical). The complementary scientific skills brought in by the partners and stakeholders maximizes ICONIC’s impact.